Novel Software Assistant for Automating Knowledge Capture

Knowledge Base Systems (KBS) are vital for knowledge exchange & learning, proven to
reduce costs, alleviate workforce shortfalls & stimulate innovation globally. The key
limitation of KBS is Knowledge Acquisition (KA) - extracting expert knowledge in a
computable format. Accuracy of KA is highly dependent on interviewer skill & expert ability
to articulate knowledge, & projects are likely to fail at this stage causing a “Knowledge
Acquisition Bottleneck”.
Empiricom has developed, patented & commercialised a novel KA methodology, SOLAR
Acquire (SA): free from interviewer dependency, it assists articulation via a structured
interview process using Boolean (closed) questions to produce a computable output that
exhaustively documents an individual’s decision-making & encodes their entire expertise on
any subject. Benefits of SA are recognised by global orgs, however barriers prevent wider mkt
uptake: lacks scalability, labour intensive requiring ~20 hrs of face-to-face interviews with
experts at a high cost (£1k/day).
Based on existing customer demand & extensive mkt research, Empiricom have identified a
clear business opportunity in the development of a Natural Language Processing KA software
assistant (NLP KAA), to enable Empiricom’s methodology to be automated thus removing
barriers preventing wider exploitation in B2B apps where a significant mkt opportunity exists
(global mkt worth $6.78bn in 2014).
However, critical functionality of the KA for B2B apps requires further exploration, to
investigate the feasibility of a NLP KAA with:
- Full automation of the SA method such that, via an interaction with a machine, an expert in a
complex subject area could successfully have “n-dimensional” knowledge captured from them
- Natural language communication incl. correct translation of pronouns & grammaticallycorrect
sentential reformulations.
The project will result in PoC algorithms for the NLP KAA. Further prototyping will follow
with expected mkt intro 2017